Role of the SUMO ligase Pli1 in replication and recombination

The results will be disseminated by publication in peer-reviewed journals and at scientific conferences. The applicants will also give talks on their research to lay audiences. The University of Sussex has a procedure and provides support for the public engagement and dissemination of research findings.

Technical abstract
Maintenance of genetic integrity is of fundamental importance if cells are to avoid serious consequences such as the inheritance of mutations, chromosome loss and cancer. SUMO is a small ubiquitin-like modifier that is covalently attached to proteins. Sumoylated targets, many of which are nuclear, have various functions including roles in replication, repair and recombination. SUMO modification requires a set of proteins, which include SUMO ligases. Mutants defective in sumoylation display abnormal cell and nuclear morphologies and genome instability. We wish to determine how sumoylation regulates genome stability. In particular we will identify the role of the SUMO ligase, Pli1, in this process. Specifically, we will (1) fully characterise the pli1 null mutant phenotype, (2) determine how Pli1 affects replication and/or recombination, and (3) identify the mechanism and target proteins underlying the effect of Pli1 on replication/recombination.